The Oxyrhynchus Papyri

When excavators dug al-Bahnasa, some 200 km south of Cairo, they found the rubbish dumps of ancient Oxyrhynchus, with 500,000 fragments of papyrus books and documents, mostly in Greek. This random archive materializes the Greek colonial class which effectively governed Egypt from Alexander the Great to the Arab conquest. About 10% of the papyri come from books, among them classical Greek authors whose work disappeared in whole or part during the Middle Ages: the songs of Sappho, the comedies of Menander, the elegies of Callimachus, all famous in their time. The remainder comprises public and private documents: edicts, tax-assessments, tax-returns, census-forms, property-registers, sales, leases, loans, receipts, wills, marriages, shopping-lists, household accounts and many private letters, spanning mostly the first seven centuries AD, when Egypt was a province of the Roman and Byzantine Empires.
The sorting, decipherment and publication of this material continues, and the results constitute a unique resource for scholars in various disciplines. Historians of classical literature get access to vanished libraries, which have recently yielded (for example) poems by Archilochus and Simonides; they can also study reading-habits and local litterateurs, the history of the book and the development of education. For the Roman historian, the documents come much closer to the ground than the literary sources, which focus on high politics. Official diaries record the day-to-day activity of officials. Court records show the cohabitation of Roman and local law. Land-leases and donkey-sales hint at levels of inflation. Private letters illustrate the grass-roots economy, the networks of family and friends, the Greek language assuming its modern form. Both books and documents chronicle Egyptian Christianity: persecution and establishment, uncanonical gospels and doctrinal strife, personal devotion in prayers and amulets.
In this new phase of the project we propose to publish 300 unedited papyri, chosen for their special contribution to the cultural and political history of the Roman and early Byzantine world. We will publish early papyri of an uncanonical Gospel, of the Greek Old Testament and of patristic texts, which exemplify the reading habits and doctrinal evolution of the primitive church: among them, fragments in Greek and in Coptic of the widely popular 'Shepherd of Hermas'. We have identified literary texts of works and authors long lost, to include fragments of Simonides and of unknown comedies, novels and historians, like 'Kalligone and the Amazons' and an anonymous 'Alexander and his successors'; and also of known authors (Thucydides, Apollonius Rhodius) whose text can be improved by the very early copies in our collection. A group of school exercises and grammars will document the intellectual formation of the provincial elite, from elementary schooling to oratorical mastery. Documentary texts have been chosen to illuminate the relations between Egypt, its grandees and its population, and the Emperor and his regime. So, a Prefect of Egypt stands accused of corruption before the Emperor Hadrian; a shield-shaped placard was once carried in procession to celebrate an imperial anniversary; further papers from the archives of the Apion family highlight the local barons whom Byzantine Emperors had to coopt and control. Add the drawings, now assembled for the first time, which range from simple doodles to illustrated books, from architectural blueprints to textile-designs: an Infant Horus in the Primal Egg illustrates Greco-Egyptian religion, an Angel with Black Boots reflects Christian iconography.
Empire and Late Antiquity, in all their complex reality, have left a paper-trail in the dumps of Oxyrhynchus, and this is the trail that our project will be following.

Potential impact
Greece and Rome are not dead: new information accrues all the time (excavations, inscriptions, papyri). Our Project will diffuse virgin material, a chosen group of new papyri. The first beneficiaries will be specialists, but we seek also to spread our enthusiasm to a more general constituency. The success of Peter Parsons' book on Oxyrhynchus, 'City of the Sharp-nosed Fish' (now translated into six European languages), suggests a wide audience in waiting.
The Oxyrhynchus project has always been a British enterprise, but it recruits expert contributors Europewide and beyond, offering a platform for inter-cultural communication that goes beyond academic collaboration. Its publications impact on a whole range of Mediterranean studies.
The papyri will be published in five annual volumes: at each stage we shall enter the basic texts and translations into the Duke DataBank of Documentary Papyri and the nascent Digital Corpus of Literary Papyri (Heidelberg/New York), which ensure immediate electronic circulation. The Project's substantial web-presence will be maintained also through collaboration with the Imaging Papyri Project, which will host digital images of the papyri as they reach publication (http://www.papyrology.ox.ac.uk/POxy).
Our papyri provide the backbone for the training of students in papyrology, but their appeal extends beyond tertiary education: they offer a unique worm's-eye view of Greco-Roman culture in its local setting. Schools and Continuing Education programmes engage with the material: we shall continue to respond by giving talks (with original papyri) and hosting visits to the collection. Thus pupils studying Classical Civilisation will encounter at first hand documents written in the ancient languages, which may encourage them to learn the languages themselves.
We shall continue to make available material for the citizen science enterprise 'Ancient Lives'. This puts images online and encourages anyone interested to try their hand at decipherment and to submit the results electronically to the organisers. The site claims more than 925, 000 users, and some results (checked and written up by professionals) will fuel our publications.
We shall reach a wider public by promoting events and exhibitions that highlight the new material included in this application. We plan lectures and panels for a general audience, on the lines of 'Pulp Fiction' (British Academy, Feb. 2015). The exhibition 'One God' (British Museum, Nov. 2015) will showcase one of our new drawings, as well as six published items; we are negotiating to lend further unpublished drawings to an exhibition at the Uffizi Gallery (in planning); we shall ourselves mount an exhibition of biblical and patristic texts for the Patristic Congress of 2017 (Oxford).
Individual papyri often allow appealing glimpses of real life: thus P.Oxy. 5209, in which a boy wrestler contracts to throw his match for a fee, made headlines on the BBC World Service and as far away as Der Spiegel and Fox News. We include in this application a selection of comparable papyri, each of which forms the centrepiece of a wider story about ancient society: Christian origins, women's life and literacy, magic and anxiety, Egypt and its arts. In tandem with research and publication we shall systematically promote public interest in these finds through press releases via the press offices of our Universities and of the Egypt Exploration Society and the British Academy, and in regular briefings for the AHRC's own website and channel.
The rubbish of Oxyrhynchus has its own strange glamour, still felt when a public event (actors and papyrologists) celebrated the 25th anniversary of Tony Harrison's Trackers of Oxyrhynchus (Nov. 2013). Most recently, Jenny Saville's exhibition 'Oxyrhynchus' (2014) shows artwork inspired by the vision of piled up paper. We shall seize any chance to build on this appeal.